Maintaining Genome Stability: Genetic Recombination, DNA Repair and Chromosome Biology Initiated by DNA Misfolding

In every living cell, the genetic material (DNA) lies within the chromosomes. As cells divide, their chromosomes must be copied and correctly positioned in the two new daughter cells. Incorrect copying or positioning can result in genetic disease, aging or cancer. We plan to study how cells ensure that copying occurs correctly and is not impeded by DNA damage. To do this, we will purposefully break chromosomes using DNA palindromes or damage chromosomes using repetitive DNA and visualise repair under the microscope as well as at the level of the DNA molecule itself. We also plan to understand how the cell positions the two new chromosomes as the cell divides. For this purpose, we will need to identify components of the protein machinery that separates and positions chromosomes and will do so by isolating mutants with incorrectly positioned chromosomes.

Technical abstract
Controlled DNA misfolding is a powerful new tool to initiate DNA repair at a precise chromosomal locus. Our current programme has taken us to the point where we have substantial understanding of the processing pathways of misfolded DNA in the model organism E. coli. For the first time, this knowledge enables us to use DNA misfolding in the chromosome to investigate fundamental aspects of genetic recombination, DNA repair and chromosome segregation. This work is essential, as little is currently known about the physical or cell biological aspects of these processes in a chromosomal context. We will use DNA palindromes to study DNA double-strand break repair (DSBR) and the mechanism of chromosome segregation, whereas we will use trinucleotide repeats to investigate DNA mismatch repair. We will determine the nature of the intermediates generated during DSBR, visualise the repair in real time in live cells using fluorescence microscopy and relate this to protein-DNA and protein-protein interactions. Importantly, the palindrome system is unique as it generates DNA double-strand breaks at a high frequency (once per replication cycle) and on only one of the replicated sister chromosomes, which ensures efficient repair from the un-cleaved sister. Coupling this system with DNA analysis on gels and by flow cytometry, new methods of investigating protein-DNA and protein-protein interactions using Solexa DNA sequencing and mass spectroscopy and new methods of visualisation using fluorescently labelled repressor proteins bound to copies of their operator sites (FROS) provides a powerful and integrated way to investigate DSBR. Similar approaches will be taken for the study of DNA mismatch repair at trinucleotide repeat sequences. We will investigate whether the accumulation of single-stranded DNA caused by a ?futile? mismatch repair reaction relates to the origin of chromosome fragility. Finally, we will determine the genetic basis for the segregation of leading- and lagging-strands to specific cellular destinations and distinguish regions of the chromosome that segregate through pulling or pushing forces. By using the very simple and powerful E. coli system, we can push back the boundaries of fundamental knowledge. To validate our understanding in a eukaryotic cell and to extend our understanding in the context of chromatin, we will transfer and investigate our constructs in the fission yeast S. pombe. Through this work, we will generate understanding relevant to both prokaryotic and eukaryotic biology and to human health